IRIS Carbon Mapping Project

To enable future carbon accountng, IRIS will need to develop methods to allocate facility carbon costs to carbon cost centres.
This 5 month project will apply an action based research approach to build on the work of IRISCAST and the UKRI NetZero DRI Scoping Project by developing mappings and models to allocate facility carbon costs to IRIS payloads, both batch and cloud payloads. The project will also outline a delivery roadmap for future carbon reporting within IRIS.